The University of Essex and Insightful Technology Limited KTP 25_26 R2

To develop a novel user-based approach to identifying anomalous communications for the monitoring of communications in regulated sectors.